Data Storytelling for Digital Research Infrastructure

Note: invitation to apply was sent to Igor Tkalec, the project lead, on Tue 6/18/2024 4:56 PM.
The project proposes to imbue researchers with skills in data storytelling, which is a data communication approach whereby the interaction of narratives, data insights and supporting visuals renders data more digestible and provokes a call to action. It is proven as an accessible and engaging pathway to improved research communication and impact.
An integrated series of face-to-face workshops and online materials will enable researchers at any career stage to present data-intensive research in new and compelling ways. The materials will be grounded in ESRC Digital Research Infrastructure (DRI). The workshop programme will be delivered through the interdisciplinary and Integrated Smart Data Research Service (ISDRS) which has supported 200 research publications over the last 10 years. Core to the value proposition is extension of research skills beyond purely technical training to thematic deployment of graphical and statistical outputs that drive data stories. These will enliven active communication and dialogue between researchers and stakeholders beyond academia (such as policymakers) and thus empower researchers to reach new audiences for their work. The narratives of data stories will both frame and enable policy applications by providing evidence for decision making and building research impact. The project addresses the skills gap as UKRI DRI strategic priority/theme.
The vision is to establish data storytelling as a mainstream approach to the communication of data insight and to accelerate adoption of DRI through associated developments in data service provision.
The project entails four skill-oriented objectives. We will:

Provide in-person data storytelling training to 400+ all-career-stage researchers.
Publish five open-source data storytelling roadmaps that supplement the workshops and allow re-use and development by DRI providers and users.
Demonstrate to 300+ all-career-stage researchers how programmatic approaches (Python) enhance the delivery of data stories.
Develop two open-source data storytelling addenda that enable continuous professional development for those who engaged with Objective 3.

The core recurring workshops will offer (a) a conceptual introduction to data stories and training in their development and (b) the skills to enhance data story narratives with training in using interactive solutions (e.g., widgets, dashboards) with Python. Each workshop type will be repeated nine times throughout the funding period at multiple UK venues. Seven sets of supplementary materials will support story development and writing and guide learners how to craft data stories from machine learning and visually enhance them by using text-to-image (AI) software tools.
The project will bake in contributions from policy practitioners on data communication, tailored to provisions of specific ESRC DRI investments in order to target workshop content. To this end, workshops will feature a representative of existing ESRC DRI who will frame worked examples and case study demonstrations.